Liverpool Hope University And The National Skills Academy for Nuclear Limited

To analyse and develop the business proposition in international markets. To develop appropriate implementation strategies to introduce into selected markets.